Materials for Sensing Cables

"Critical to the proposed cable design is a material that changes its electrical characteristics with temperature.
Many 'standard' answers to the problem use compounds now banned by the EU ROHS directive.
PFL hope that an academic expert will be able to support the company with expert knowledge in the field, to choose a suitably sensitive compound capable of use in cable manufacturing."